The Robert Gordon University And Grampian Housing Association Limited

To determine the factors contributing to hard to heat housing, developing innovative retrofit insulation solutions ready for installation leading to reduced carbon and fuel poverty.